Process Control Software Development for Innovative Food Cooking System

A process control software development for an innovative bulk cooking system, which delivers exceptionally uniform temperature distribution, with precise control over both temperature and contact time.